University of Salford And Vax Limited

To map and analyse cleaning mechanisms relative to performance and efficiency, in order to design a highly-innovative, premium range of vacuum cleaners in-house.